Absorber Cube 1

"Contemporary Acoustic Solutions Limited we are designers, manufacturers and installer of acoustic solutions for new low carbon commercial and public building.

We have developed a new and unique freestanding acoustic absorber that allows us to meet the low carbon specification our customers require.

We required verification of the sound absorption properties from the Universities of Salford UKAS accredited Labs. This data will independently verify the efficiency of the product allowing us to market this product across Europe as a new low carbon solution.
"